Reinforcement Learning for Brain Connectivity Mapping with Tractography.

The project will develop novel ideas using reinforcement learning to guide brain connectivity mapping via tractography. Tractography is a method for mapping white matter pathways in the brain, using information from diffusion-weighted magnetic resonance imaging. Tractography has revolutionised our understanding of the connectivity architecture of the brain over the last few decades, as well as providing new insights into how brain diseases develop and spread. However, the technique has substantial limitations in terms of false positives and false negative connections.

Reinforcement learning provides a promising avenue to address some of these limitations: the problem is similar to complex games at which reinforcement learning excels, in that an agent must make local moves to optimise a global objective. We will build upon work by Théberge et al, who were the first to use reinforcement learning for tractography, and have demonstrated competitive results compared to other methods.

Research aims:

Finding the optimal environment and state variables to facilitate accurate connectivity mapping
Designing an appropriate reward function for this novel application of reinforcement learning
Applying the new approach to model pathology spread in Alzheimer's disease

The project falls in line with ESPRCs research areas of mathematical sciences, and healthcare technologies, taking a multidisciplinary approach to better understand neurodegenerative diseases using tools from applied mathematics.